The visual processing stages and their behavioural relevance in Drosophila melanogaster.

The fruit fly is a key model in vision research. Its small brain and compact neural circuits can be manipulated by sophisticated genetic tools, making it possible to dissect the neuronal machinery underlying vision. Recent evidence suggests that colour and motion pathways are not completely segregated, and instead interact at early stages of visual processing (Wardill et al., 2012). Thus project will aim to quantify neural activity from the medulla, lobula and lobula plate visual processing neuropiles and identify the computations that transform colour and motion sensory inputs into visual perceptions and the output signals used to drive behaviour. To determine computational strategies, a combination of genetic, imaging, electrophysiological and behavioural methodologies is required. Head-fixed flies will be presented with custom panoramic visual stimuli of moving patterns and colour. Simultaneously their neural activity will be monitored with 2-photon imaging of fluorescently reported calcium dynamics (Chen et al. 2014). Matlab, will coordinate the testing process for specific contrasts, colours, patterns, centre-surround ratios, angles, velocities and natural scenes. Neuron labelling methods will label either diverse or specific neuron populations with fluorescent neural activity indicators. Head-fixed animals will also undertake behavioural navigational tasks by placing them in a virtual reality (VR) arena, monitoring their movements with a FicTrac camera tracking system (Moore et al., 2014) and externally modulating neural activity in visual circuits using a red-shifted channel rhodopsin (that does not distract the animal). Through this VR paradigm we will use naturalistic stimuli to closely mimic visual behaviour in the wild.